University of Strathclyde and Spartan Solutions Limited

To develop and commercialise the next generation of Predictive Maintenance algorithms for mission-critical and high-impact energy infrastructure.